How some animals edit their genomes

Programmed DNA elimination (PDE) is a process in which specific cells in certain organisms (such as ciliates, plants, nematodes, insects, fishes, amphibians, birds and mammals) selectively remove genetic material. This material can include specific DNA fragments, whole chromosomes, or even entire parent genomes. While PDE was first described over 130 years ago and was originally thought to be a mechanism for cell differentiation the exact mechanisms and purpose of PDE are poorly understood in most cases.
PDE often occurs during the early stages of embryonic development and results in the reduction of DNA sequences in the precursors of somatic cells. This can lead to a decrease in the size of the somatic genome, where as much as 94% of the germline genome is selectively discarded. In Ascaris suum, a parasitic nematode in which this phenomenon has been well studied, ~10% of the genome is eliminated. The eliminated intrachromosomal and subtelomeric regions include repeat DNA sequences and ~1000 germline-specific genes. In contrast, the nematode Oscheius tipulae eliminates only 0.5% of its genome, and the elimination is restricted to the ends of the chromosomes which consist of some repetitive elements and only ~115 genes.
There are several hypotheses that have been proposed to explain the function of programmed DNA elimination (PDE), including the resolution of conflicts between the germline and soma, the removal of DNA repeats with negative impacts on the soma, the alteration of gene expression domains, and the prevention of the soma from giving rise to a new generation. It is also possible that the regions eliminated during PDE are random. Further research is needed to test these hypotheses and understand the role of PDE.
Using long-read sequencing technologies, it was discovered that 60% of the germline genome is absent in the somatic cells in the nematode Auanema rhodensis. Most of the eliminated sequences in the soma are megabase-long satellite repeats. Unlike other organisms that show PDE, in A. rhodensis these repeats have a consistent distribution pattern in all chromosomes. Like in O. tipulae, the DNA segments to be eliminated in A. rhodensis are precisely demarcated by a DNA sequence motif. The presence of this motif is suggestive of a binding site for a nuclease that mediates DNA elimination. Because A. rhodensis is a free-living nematode and can be genetically manipulated, we propose to use it as a new model system for studying PDE.
To understand the mechanisms of PDE in A. rhodensis, we aim to:
Determine the developmental timing of PDE.
Determine the phenotype of A. rhodensis when the somatic cells do not undergo PDE.
Identify the molecular systems that are used in PDE using comparative and functional genomics.
It is unclear if the multimegabase satellite repeats found in the germline of A. rhodensis play any role in these cells or arose by neutral evolution. Some long tandem repeats have been found to have essential roles in the cell biology of a wide diversity of species. It is possible that the large tandem repeats observed in A. rhodensis play a role in meiosis.
Double-stranded breaks in the genome of somatic cells can lead to chromosome rearrangements and mutations, making them a potentially dangerous occurrence for genome stability. By identifying the machinery responsible for PDE, we can not only better understand the function of this process, but also gain insight into how the A. rhodensis genome maintains stability. Additionally, identifying the endonuclease involved in PDE may be useful as a tool for large-scale genome editing in biotechnology.